Promoting & Preserving Craft Industries via Artsn, a marketplace for high-value bespoke goods

Artsn's purpose it to **Build a community marketplace for high-value bespoke goods to be commissioned and sold**.

Why does the world need Artsn?

* Because mass-production comes with supply chain disruption & eco harm.
* Current retail prioritises profit over product innovation & customer satisfaction.
* Consciously crafted, made-to-last, intimate shopping experiences should be available to the masses at fairer prices. It should not just be reserved for the 0.01% of luxury buyers.
* Before the industrial revolution, nearly all items were made to last by skilled craftsmen & women.
* Let's bring back ethical consumerism and localised supply chains!

How will Artsn work?

* Artsn will be a mobile application that functions as a marketplace. It will connect shoppers who want bespoke goods (E.g. graduation gifts, new furniture, made-to-measure clothing) to expert artisans (e.g. carpenters, seamstresses, goldsmiths, upholsterers) who can craft their wishes.

Who Artsn is best suited for?

_Shopper Types:_

* Frequent Luxury Buyers
* Members of Creative Industry
* Aspirational Shoppers
* Life-Event Purchasers

_Seller Typers:_

* Independent Boutiques & Studios
* Solo Artisans

Shoppers and Artisans benefit from Artsn.

Find out more here: WWW.ARTSN.APP